Leeds Beckett University and Inspired Pet Nutrition Limited KTP 22_23 R1

To develop a Carbon Footprint Evaluation Model to enable operation of a more sustainable supply chain and product development capability.